University of Plymouth and MSEIS LIMITED KTP 24_25 R5

To develop an AI-driven dual-sensor camera system that automates real-time detection of marine mammals and floating hazards, enhancing environmental monitoring and marine safety. This innovative technology fuses thermal and optical data with machine learning, addressing industry challenges while improving operational efficiency and sustainability in challenging offshore environments.